Understanding Tech Social Ventures

Her research centres on Tech Social Ventures - organisations that seek to apply a tech venture approach to address social issues - and the implications of the coexistence of these multiple objectives and identities for the organisations and their stakeholders.